Understanding attitudes and preferences for mitigation and adaptation responses to emerging wildfire challenges in the UK

"This research project seeks to contribute to understanding UK's increasing risk to wildfire impacts. Its objective is to assess the current level of UK wide resilience to wildfire and identify options for mitigation and adaptation measures to reduce disaster risk and enhance prepared and readiness in the future. The research will identify current UK wildfire stakeholders and analyse governance. Mixed methodologies will be used including literature reviews, stakeholder interviews and a public nationally representative survey to assess current levels of understanding and awareness of risks and what can be done to mitigate UK's growing risk exposure to wildfires.
The following questions seek to be answered:
Who are the key wildfire stakeholders in the UK and what do they do in relation to wildfire resilience? What does the governance structure look like?
Could disaster risk frameworks be used for measuring and managing community level wildfire risks in the UK?
How can community resilience to wildfire be defined and measured?
What is the current level of awareness of wildfire risks in the UK? What options would the public consider for increasing resilience to wildfires?
What can the public do to reduce wildfire risks to themselves and their communities/UK? What wildfire resilience measures are deemed critical to reducing wildfire risks in the future and what is required to implement them? What are the challenges and limitations?